Biogerontology: understanding the human aging process

For the majority of their lives, human beings are enjoying a period of relative fitness and resistance to illness. However, in the process we call aging, people are increasingly suffering from diseases and their risk of death becomes greater. Scientists are considering many explanations for this progressive decline of the human body, a field of study named biogerontology. In this project, we will be considering the yet unexplored avenues in so-called hallmarks of aging. The first subject we will focus on is cellular senescence, a gradual accumulation of damaged and shutted down cells in the human body. Senescence in the context of human aging is a young research area. While first described in, only recently in (Baker et al. 2011), a therapeutic potential of senescent cell removal was proved on mice. However, the underlying biological process is not clear. We will be improving this understanding by determining the content of senescent in different tissues of the human body at different points of time. We will then link that understanding with person's lifestyle factors, genetic variance, diseases, and such, to provide actionable measures to intervene in the process.
On the first stage of the project, we will be focusing on cellular senescence. The project will answer questions across a broad range of fields, taking advantage of the skills of both supervisors. First, we will work with scRNAseq data from two sources: the published in house data and third-party scRNAseq data. This will provide a set of phenotypic marker genes - a focus of the Chandra lab. We will then develop a novel tool that can deconvolute bulk RNA-seq, inferring cell-type and phenotypic contributions using aforementioned markers in which Dr Vallejos has significant experience having developed the widely used BASiCS which utilized Bayesian inference to assess cell-to-cell heterogeneity.
To bridge the gap between understanding senescence on the individual cell and understanding in the context of the whole organism, we will be taking advantage of big datasets already generated for healthy individuals. GTEx database provides RNAseq data of hundreds of individuals, across 30 primary human tissues.This will ultimately lead to our long term goal of using these proportions to understand the genetic and co-transcriptional effectors in a population study, namely in the GTEx dataset in which the supervisors have significant experience. In addition, our data will, for the first time, provide a comprehensive ageing and senescence signature which will lay the basis for future, more specific senolytic development. In addition, biomarker discovery of senescent cells will lead to early detection avenues for uncleared, pre-malignant, detrimental senescent cells.
We believe this project has two components that are eminently publishable - a deconvolution tool and a systems/population study - that appeal to audiences in genetics, computation and systems biology. All findings - both biological and computational - will be provided on free open source services as tools or datasets. We also believe that aside from the senescence focus, this methodology has broad application (ie. deconvolution of premalignancy markers) which could form the basis for future funding applications to sequence scRNA-seq datasets where marker genes could be derived ultimately engaging further collaboration across fields. In addition, information gained under this proposal can be followed up for potential biomarker discovery/validation for early detection of uncleared senescent cells and specific senolytics, targeting specific organs or subpopulation of senescent cells.